KUDATA: Korea-UK Digital Twin Approach for Transport Analysis

Phase 2 of KUDATA will continue to develop an innovative digital twin platform that transforms public transport planning by enabling data-driven decisions that balance operational efficiency with social equity. Building on a successful proof-of-concept developed between UK and Korean partners during phase 1, this project will deliver a commercial solution that helps transport authorities design networks that better serve all segments of the population.

The system integrates real-time vehicle location data, sociodemographic analysis, and advanced generative AI-enabled algorithms to automatically suggest network improvements that enhance accessibility to jobs, education, and essential services. Unlike existing solutions that focus solely on operational metrics, KUDATA incorporates equity considerations to ensure transport investments benefit disadvantaged communities.

During Phase 1, the digital twin prototypes were jointly developed and tested by the international consortium. One prototype was centred around automatic bus network redesign in Liverpool, and the other was a tool to help generatively design a new mass transit system in the North Port area of Busan.

Led by Podaris in collaboration with the University of Liverpool, Liverpool City Region Combined Authority, and Korean partners Sundosoft, Pusan National University, Busan Techno Park, and Busan Metropolitan Government, the project will deliver a market-ready product validated across multiple UK and Korea regions. The technology will support transport authorities undergoing franchising transitions, with particular relevance to the UK government's Bus Services Bill and their goal of ending the postcode lottery by connecting underserved communities.

By the project's completion, transport planning decision-makers will gain powerful new capabilities to automatically redesign transport networks with immediate feedback on how changes affect different demographic groups, helping create more inclusive and sustainable transport systems.